Singer Instruments Smart Lab - Proof of Concept

Singer Instrument Company Ltd (SI) is a 3rd generation family business based in Somerset.
The company develops, manufactures and exports precision instrumentation and laboratory
automation equipment to a global customer base in over 55 countries, including 9 of the
world's top 10 universities. SI are market leaders in yeast lab automation for scientists using
solid agar and have pioneered new research methods with several influential yeast biologists.
With support from the Technology Strategy Board and an international group of research
scientists, SI is now embarking on a project to develop next-generation lab automation. This
innovation will accelerate the work of university research labs, cancer research institutions,
pharmaceuticals companies, biotechnology companies and biofuels companies worldwide and
increase SI’s share of the rapidly growing, multi-$bn lab automation market.